Edge: Engineering Dwarfs at Galaxy formation's Edge

In this project the student will run new simulation of isolated dwarf galaxies in their full cosmological context. The project will make use of a new photon transport model in the RAMSES code, and an algorithm for genetically modifying simulated galaxies to perform controlled numerical experiments of the effect of mergers and environment for the first time.